University of Manchester and Madgex Limited

To develop, embed and exploit novel machine-learning and text-mining methods and tools to deliver an innovative and sector-leading recruitment offering to job seekers and recruiters.